University of the West of Scotland And Loretto Care

To develop, evaluate and embed an evidence-based assessment, monitoring and intervention package specifically for individuals with alcohol-related brain damage living in supported care.